Wire: Arming business professionals with the tools of data science

Filigree Technologies Ltd is pioneering the use of technology to transform financial and numerical modelling for business. The project seeks to meet the market demand for innovative products and services that can address current deficiencies in the supply of industry-relevant, efficient and accessible data-science modelling and analysis tools.

The company anticipates that the resulting product will rapidly expand its UK market share and enter global markets, driving profit growth and further investment in technology development and commercialisation. Filigree also expects that the resultant product will catalyse profitability and growth for UK industry, supporting further investment in UK R&D.